Clear Face Mask

The design and prototyping of a clear face mask which allows lip reading for those who are deaf or have hearing loss.

The COVID-19 situation means that healthcare professionals must become used to wearing Personal Protection Equipment (PPE) including face masks. Furthermore, there may be the need for a societal adoption of widespread face mask use. Face masks obscure the mouth; this interferes with lip reading and more widely with natural social interaction.

The mask will allow more vulnerable patients to be reassured by better seeing their healthcare professionals (a comforting smile).

In an extension to the project, the clear face mask design will be extended to encompass more cost effective FFP3 and Type II versions. These masks will incorporate modifications requested by the clinician team in the original project.